Discovery of Functional Inorganic Materials for Net Zero Applications using High-Throughput Synthesis

With the rapid advancements in industry and technology over the past century, combined with ongoing population growth, global energy demand continues to increase. However, reliance on fossil fuels is unsustainable due to their contribution to greenhouse gas emissions. As a result, considerable progress has been made in developing sustainable and green energy alternatives.
This project uses high-throughput solid state synthesis methods to accelerate the discovery of new functional inorganic materials for applications in net zero technologies, such as catalysts for hydrogen and oxygen evolution reactions. These high-throughput methods can be used to discover materials with a variety of functionalities.
The project involves the preparation of precursor suspensions and solutions for dispensing and mixing on robotic platforms before reacting and characterising using high-throughput powder X-ray diffractometers and other analytical techniques. The project requires some method development for the specific chemistry being explored and the screening of the target property.
The project also makes use of computational and machine learning tools to narrow the compositional spaces to explore, determine the optimum spread of compositions to prepare in a target compositional space, automate the data analysis and understand the properties of the discovered materials. This requires close collaboration with computational chemists within the group.